[SurgeryNet] Epilepsy surgery induced brain network changes: relation to patient outcomes

Epilepsy is a serious neurological condition affecting over 650,000 people in the UK. Patients have seizures which can result in loss of consciousness, convulsions, and even increased risk of sudden death. Drugs are only effective for around two thirds of patients, motivating the need for alternative treatments.

Brain surgery - where the part of the brain thought to be causing seizures is removed - is an option for many. However, even after the invasive removal of brain tissue, seizures still recur in up to half of patients.

The past decades have seen a revolution in our thinking of how to study the brain. Huge datasets have become available to characterise normal brain structure and function. By using these data, we are now able to identify abnormality using mathematical and computational models.

In this fellowship I will develop and use advanced computational techniques to analyse pre-surgery data acquired from over 500 people with epilepsy. I will use these techniques to identify brain abnormalities, then use computer software to predict patient outcomes. I will apply these models to new patient data from hospitals around the world to test if the predictions are robust. Finally, I plan to conduct prospective analysis to evaluate patient benefit in real-life clinical settings.

If successful this fellowship will lead to predictive and mechanistic models to inform clinical decision making for surgery, with software to facilitate clinical translation.